Exploring the distant Universe with the James Webb Space Telescope

JWST has now launched with early data already now available and transforming our understanding of the distant, high-redshift Universe. Leveraging our position in several teams in this project we will combine multiple data-sets together, including observations taken as part of CEERS, JADES, NGDEEP, PRIMER, and COSMOS-Web. Together these will give us exquisite constraints on the demographics and properties of galaxies present in the fist billion years of the Universe's history. Key sub-project include:
- understanding the integrity of photometric redshifts
- measuring the colours of galaxies at z>5
- identifying frontier galaxies at z>9